The Royal Observatory, Greenwich, and its networks of support and influence, 1675-1742

This project aims to develop a new approach to the institutional history of the Royal Observatory, Greenwich. Using the Observatory as a central hub, it proposes to explore the local, national and international networks of astronomy, practical mathematics, navigation, education, print and instrument making that supported its work and developing reputation. It will focus on the period of the first two Astronomers Royal, John Flamsteed and Edmond Halley, aiming to better understand the role, milieu and development of this key institution in its foundational years.

This research will draw on work on geographies of knowledge, material culture and book history in order to gain a fuller picture of contexts in which mathematical and instrumental knowledge was developed and used. The project will make use of a range of archival sources and object, book and image collections, especially those of the NMM.

The student will have the opportunity to enhance the Museum's cataloguing and interpretation within public programming and displays, and to feed into the development of plans for the 350th anniversary of the Royal Observatory (2025-26), which forms part of the NMM (collectively, with The Queen's House and Cutty Sark, known as Royal Museums Greenwich). They will also be able to contribute to Dr Higgitt's research project, Metropolitan Science: Places, Objects and Cultures of Knowledge and Practice in London, 1600-1800, in partnership with the Science Museum.